TriTeQ³ : Development of a modular stereoscopic viewing apparatus

Creating and using high resolution 3D content is ever increasing, whether in medical imaging, architecture or Computer Aided Design. Yet such images can only be displayed on standard 2D screens, or on 3D technology which has inherent limitations such as poor resolution, user discomfort or needs specialist eyewear. There is a proven technological gap to be bridged between standard screens used every day and screens that can convey convincing, high resolution 3D depth perception. Vision Engineering Ltd (VE), a global leading-edge manufacturer of stereo microscopes and non-contact measuring systems proposes to develop a 3D viewer TriTeQ³ that does not have these inherent limitations or require specialist eyewear, a so-far unsurmountable challenge with huge commercial potential.